Investigating Stratospheric Aerosols: Volcanic Eruptions and Climate Intervention

As mean global temperatures are rising it was agreed at the 21st United Nations Climate Change Conference (COP21) that efforts would be made to limit warming to between 1.5-2C above pre-industrial levels. With this target becoming increasingly more challenging there has been an increased interest in solar radiation management (SRM) techniques. SRM aims to increase the reflectivity, or albedo, of the planet reducing the net incoming short-wave solar radiation providing a cooling effect. This cooling is produced through aerosol-radiation and aerosol-cloud interactions. Aerosol-radiation interaction is the main process involved driving the observed cooling following volcanic eruptions which inject SO2 into the stratosphere via stratospheric aerosol injection (SAI). Aerosol-cloud interactions are the main processes that drive production of brighter areas of cloud which have been influenced by pollution. Seeding marine stratocumulus clouds with aerosols to make them brighter is a geoengineering technique known as marine cloud brightening (MCB). Before any practical deployment of either of these techniques could be considered and for them to be appropriately managed it is vital that we understand the impacts on both society and the physical climate.

Objective 1: Using naturally occurring volcanic eruptions to investigate climate model's ability to represent SRM via SAI and MCB.
Volcanic eruptions provide natural analogues for these proposed SRM techniques and one of the aims of this research is to assess how well climate models simulate volcanic eruptions and/or injections of sulphate into the lower stratosphere using a combination of model simulations and a wide variety of observational data. By using nudged simulations where the model advection follows observed wind-speed and directions we can remove the impacts of meteorological variability and hence evaluate the model performance. Conversely, we can use free-running simulations to identify any possible impacts of the volcanic eruption on the physical and dynamical response of the Earth's climate.

Objective 2: Critical analysis of SRM geoengineering in ameliorating extreme weather and climate.
Additionally, it is crucial to accurately evaluate the regional impacts of SAI and MCB as we need to better understand the risks and potential benefits in terms of the mean climate and, just as importantly, climate extremes such as extreme precipitation, drought, heatwaves, sea-ice loss and hurricane frequency and intensity. The aim is to evaluate some of these regional impacts using data from the Geoengineering Model Intercomparison Project (GeoMIP) which will help to identify both the winners and losers in response to the geoengineering outcomes in comparison to more conventional mitigation.

Objective 3: An objective assessment of public opinion on solar radiation management.
Exploring the public opinion of geoengineering will also be an important and interesting aspect to this project. Building upon the results from my model analysis I plan to use these to investigate public attitudes towards solar radiation management, with specific interest in the way in which geoengineering is framed to the public and how this could influence public opinion. An interesting addition to this research would be to investigate how geoengineering is discussed and framed by the media. Combining the data analysis of media and news coverage and the public attitude surveys provides an interesting approach to analyse how the framing of geoengineering could influence political action just as much as the science.